Proof of concept and technical evaluation of innovative, wearable Vision Enhancement device

Visual impairments are a growing concern in society, with especially age contributing to an increasing number of people unable to see sufficiently in order to live independently. Visual impairments can make it difficult or impossible to perform simple daily activities such as reading, watching television or even see facial expressions in a conversation and may even prohibit sufferers from going outside safely without support. At present, there are a range of - often costly - solutions to help perform individual activities, such as magnifiers that help with reading. However, there is a lack of multi-purpose solutions which allow to perform mobile tasks such as hobbies or movement and where a single device helps with all activities from reading to television viewing and enhancement of facial features. In this project, we will develop such a device, which has the look of regular spectacles but uses cutting edge technology to project an enhanced rendering of what someone is looking at in front of their eyes. This solution hence does not interfere with normal perception (which current enclosed head mounted solutions do by for example preventing peripheral vision), but it rather augments the natural image in front of the viewer according to his/her preference. We belive that this device will in the future offer a single solution to a large variety of problems and enable the visually impaired to regain independent lives with improved sight.